A cluster randomized trial of an mHealth integrated model of hypertension, diabetes and antenatal care in primary care settings in India and Nepal

Although pregnancy-related deaths and diseases still pose a substantial burden in India and Nepal, there has been a decline in maternal deaths since the 1990s, due to a decrease of common causes of mortality such as bleeding. At the same time, there has been an increase in deaths and ill health from other causes such as pregnancy-induced hypertension (PIH) and gestational diabetes (GDM). These two conditions are very frequent in the region where we are planning to conduct the study. Good quality antenatal care (ANC) can prevent, detect and treat these conditions effectively, but unfortunately there is good evidence that these recommended interventions are not being routinely implemented in the study settings.

Our research project aims to address this critical gap and enhance ANC, by using a tablet-based electronic decision support system (EDSS). This tablet (a) prompts frontline health workers to provide evidence-based routine ANC, (b) enhances detection and management of PIH and GDM, (c) facilitates record-keeping and reporting, and (d) links across various levels of care providers.
We are particularly interested in rural pregnant women using public-sector health services. The research questions are:

1) Does an mHealth EDSS, provided to frontline health workers, enhance ANC by improving adherence to national ANC guidelines, and improve the screening, detection, referral and management of GDM and PIH, compared with usual care in primary healthcare settings?

2) What are the socio-economic, health-system and political factors affecting the implementation of the enhanced ANC?

3) What is the cost of the enhanced ANC intervention, the change in resource use, and the costs of the intervention relative to the value of the improved health outcomes achieved?

The project has four components: 1. Formative research using qualitative methods to understand the context, intervention development to develop the technology and how to deliver it, and a pilot test, 2. Cluster randomized controlled trial (cRCT) to randomly pick primary health centres to implement and evaluate the intervention and compare them to other centres who give usual care 3. Ongoing evaluation, using qualitative methods to understand the processes of implementation and 4. Economic analysis to see what the intervention costs and how cost effective it is.

Our project will take place India (Telangana) and Nepal (Kathmandu) and will last 36 months. It will include a multi-disciplinary team of investigators coordinated by the Public Health Foundation of India, India, with support from three regional co-ordinating centres in (a) Delhi, India, (b) Kathmandu, Nepal and (c) London, UK.

Technical abstract
Pregnancy-related deaths and diseases pose a substantial burden to India and Nepal. In India, during 2015, nearly 1.2 million perinatal deaths occurred; in Nepal, with its much smaller population, there were 24,000 deaths. Most of these deaths are preventable with better antenatal care (ANC), but unfortunately there is good evidence that recommended interventions are not routinely implemented in the study settings.

This project attempts to address this critical gap. The ultimate aim of the project is to enhance antenatal care (ANC), by using a tablet-based electronic decision support system (EDSS) that prompts frontline health workers (FHWs) to provide evidence-based routine ANC, enhances detection and management of two increasingly important conditions impacting pregnancy, namely pregnancy-induced hypertension (PIH) and gestational diabetes (GDM), facilitates record-keeping and reporting, and links across levels of care providers.

The research questions are:
-Does an mHealth EDSS, provided to FHWs, enhance ANC by improving adherence to national ANC guidelines, and improve the screening, detection, referral and management of GDM and PIH, compared with usual care in primary healthcare settings?
-What are the socio-economic, health-system and political factors affecting the implementation of the enhanced ANC?
-What is the cost of the enhanced ANC intervention, the change in resource use, and the costs of the intervention relative to the value of the improved health outcomes achieved?

The project, taking place in India (Telangana) and Nepal (Kathmandu),will last 36 months. It includes formative research and process evaluation using qualitative methods, and a cluster randomized trial of 88 primary health centres (and those reporting to them). It has a multi-disciplinary team of investigators, coordinated by the Public Health Foundation of India, India, with support from three regional co-ordinating centres in (a) Delhi, (b) Kathmandu and (c) London

Potential impact
The ultimate aim of this project is to enhance antenatal care (ANC), to address the changing disease burden affecting pregnant women in India and Nepal. The enhancement includes using a tablet-based electronic decision support system (EDSS) tool that prompts frontline health workers (FHWs) to provide evidence-based routine ANC, enhances the detection and management of two increasingly important conditions, namely pregnancy-induced hypertension (PIH) and gestational diabetes (GDM), facilitates efficient record-keeping and reporting, and links across various levels of care providers in the public-sector health services, that are used by most rural women.

We anticipate impact at different levels and among different groups: at the health system level, among pregnant women, among healthcare providers and policymakers.

Health system: The intervention will enhance and improve the quality of ANC services and provide continuity of care by integration of routine ANC with the screening, detection, referral and management of GDM and PIH in the most efficient manner. It will also ease the work flow in the primary care settings and likely increase cost-efficiency.

Pregnant women: The enhanced quality of ANC will lead to improved health outcomes for both mothers and their babies in the near term as well as subsequently during their lifecourse by reducing the risk of hypertension, diabetes and adverse cardiovascular health outcomes. It will also increase women's satisfaction with public sector's health services and boost confidence in the health system and providers.

Healthcare providers: The project offers a unique opportunity for their professional upskilling and delivery of integrated evidence based high quality ANC services, through improved record keeping, reporting, timely prompts, and easier work flow. This will lead to improved outcomes for the women, reduce costs, enhance health system performance and responsiveness to community needs.

Policymakers: They will recieve much needed evidence for implementing better approaches to enhance existing ANC services for improving women's health.